University of Portsmouth and Business Edge Limited

To embed a process to optimise the design process and develop a capability for CFD modelling in order to generate a new family of innovative compressor products.